Towards a pan-lineage vaccine: antigenic mapping of Lassa virus glycoprotein

Previous GCRF-funded research has demonstrated differences in cell entry receptor usage by LASV glycoprotein (GP) sequences across these lineages, which provides evidence for distinctions in cell entry pathways. We have demonstrated differences in LASV GP sequence susceptibility to entry restriction factors, which are innate immune factors that act to inhibit virus entry and replication. We would like to expand on these findings to determine:
1)Whether the observed changes in cell entry are linked to innate immune escape and/or inherent properties of LASV glycoprotein (GP) processing and host cell interaction
2)Do these changes correlate with a particular LASV lineage and geographical area?

A major aim of this proposal is to understand how the effectiveness of LASV vaccines can be improved by providing a better understanding of the antigenic epitopes of the major antigen, the glycoprotein; particularly across circulating LASV lineages. To address this, we propose to:
3) Generate a panel of single domain antibodies (VHHs) against LASV GP-pseudotyped viruses by phage-display technology. More specifically, we will also pan selectively against LASV lineages that show differences in their cell entry mechanisms,
4) Engineer the lineage specific and pan-specific VHHs as bivalent Fc-fusions and perform virus neutralisation tests that focus on the entry step of the virus life cycle,
5) Generate antigenic maps and ultimately identify antigenic sites that could inform vaccine design.

The antibodies will be used to identify antigenic sites that are common across LASV lineages. We will determine correlations which are attributed to not only amino acid differences and properties but also to the changes in receptor usage and restriction factor susceptibility. The discovery of antigenic sites and subsequent generation of antigenic maps of LASV GP sequences could then be used for pan-vaccine development.